SmartBat: Smart busbars for flexible battery pack design

The SmartBat project will demonstrate a new technology for flexible battery pack design and assembly, which allows the integration of sensor and switch components to optimise pack energy density and safety.

The vision for the project is that the SmartBat technology will become the industry standard for the assembly of "smart" battery packs with cell-level battery management systems (BMS), suitable for a wide range of pack designs with different cell formats.

This is a collaborative 6-month project with two research-intensive SME partners, CDO2 Limited (CDO2) and DZP Technologies Ltd (DZP). The project will produce a prototype of the SmartBat concept, which will demonstrate the benefits and promises of the new technology.